Innovative Intermodal Urban Freight Transport Solution

Urban supply chains suffer from, and are a significant contributor to, road congestion. The
loss of business efficiency, increase in air pollution, damage to the road network etc. are
estimated to cost the UK economy £32bn/year. The Mole Urban Concept is aimed at reducing
the level of road freight within urban areas by linking two proven congestion impact reduction
methods (edge of city Consolidation Centres and inner city based electric vans) with pipelines
carrying capsules, each capable of carrying two full sized pallets. Whilst the benefits of
freight pipelines are readily appreciated, the capital cost and development timescales are
considered major viability concerns.
This project aims to establish the business case for a specific urban location and a realistic
timetable for development. It builds on previous studies by Mole Solutions (MSL) for the
transport of bulk products: 1) DEFRA funded/DfT managed study to assess the feasibility of
freight pipelines to transport aggregates, 2) a Smart Proof of Concept Grant and 3) a
Development of Prototype Grant; output being an operational demonstrator in 2014. These
have shown that individual technologies are available, the innovation comes from combining
these into a very cost effective, socially acceptable and low environmental impact freight
solution.
The demonstrator attracted interest from the public sector; the potential for freight pipelines
within cities. Northampton Councils, LEP and University are all keen to understand the
feasibility of modifying the bulk concept to a pallet carrying system for Northampton. This
would provide a model for urban applications globally.
This project will: a) establish technology changes required from the bulk demonstrator
system, b) determine limits of economic viability (capital and operating costs, capacity
utilisation), c) estimate the socio-environmental impact for different scenarios, d) identify
‘barriers to change’ & e) prepare a realistic development programme.